BladeUp: Secure Upscale of Wind Turbine Blade Production Capacity (Route 2)

Context: The global push towards sustainable energy has intensified the need for renewable sources like wind power. However, meeting rising demand requires a significant scale-up in wind turbine production capacity—the International Energy Authority estimates global installed wind capacity must triple by 2030 to achieve net-zero emissions targets. Continuing with current practices makes this goal impossible, posing a significant challenge for manufacturers.
The Challenge: Conventional approaches to increase production, like building more factories and hiring more workers, would be prohibitively expensive. Production also relies on a highly skilled workforce that cannot easily be expanded. Additionally, increasing production speed may heighten the likelihood of manufacturing defects, undermining the strength of turbine blades and requiring costly re-works to design specifications on the production line. A new approach is needed to radically increase production throughput while maintaining quality and operational reliability.
Aims and Objectives: The BladeUp Prosperity Partnership between the Bristol Composites Institute of the University of Bristol, LMAT, and Vestas aims to revolutionise wind turbine blade design for efficient, scalable production through machine learning-enabled, advanced computer methods. The key objectives are:

Develop turbine blades optimised for ease and speed of manufacturing by accounting for defects/variability during the design phase. This will enable faster production with fewer defects requiring repair.
Engineer blades with inherent tolerance to manufacturing imperfections and design uncertainty, ensuring reliability over their operational lifetime and eliminating the need for rework.
Create a streamlined process to design for right-first-time manufacturing and for rapid introduction of new blade designs into production, minimising costly manufacturing trials.

Achieving these goals would enable manufacturers to triple throughput while maintaining quality, with reasonable capital investments and workforce growth.
Potential Applications and Benefits: The Partnership outputs will transform fundamental principles of wind turbine blade design, positioning the UK as a global leader in this critical renewable energy technology. Economically, it will create opportunities for workforce expansion and sustainable growth in the wind energy sector, enhancing energy security. Environmentally, accelerating wind power adoption will reduce carbon emissions and mitigate climate change impacts for current and future generations worldwide.
More broadly, the novel design approaches could find applications in other sectors relying on large-scale composite structures, such as aerospace, automotive, and marine industries. The cutting-edge composite materials innovations will enable lighter, more fuel-efficient transportation solutions.
Overall, our Partnership could catalyse the widespread transition to renewable energy and represents a vital step towards a sustainable future. By addressing manufacturing bottlenecks, it enables wind power to increase its market share and reliably meet clean energy demands as the world pursues an ambitious net-zero agenda.